Refining and reinvigorating adult education and training research through longitudinal analyses.

The proposed project aims to investigate patterns of participation in education and training among adults and their related potential benefits in the domains of (1) health, (2) work and careers, and (3) the social community. Structured according to three objectives, the project will utilize data from the UK’s Understanding Society Household Longitudinal Study (UKHLS). We will apply Propensity Score Matching techniques and multivariate longitudinal data analyses.
The argument for this proposal is grounded in the findings of the first Work Package of our ongoing ESRC Standard Grant ‘A UK-Ireland investigation into the statistical evidence-base underpinning adult learning and education policy-making’ (ES/X000826/1), resulting in the need to supplement cross-sectional analyses on participation in adult education and training with longitudinal data. Engagement with learning opportunities beyond initial education is important to cope with fast changing economies and societies. This includes the rise of Artificial Intelligence and automation, an ageing population and the need to adapt to changing circumstances caused by critical junctures such as an economic crisis, Brexit, COVID-19 lockdowns and pressures to transform into green and digital economies. Supplementing more sophisticated analyses to the current knowledge base will increase the quality of evidence which we will share and discuss with policymakers and stakeholders across social policy fields such as education and training, the economy, labour market and health. We will further nourish our existing partnership with the Learning & Work Institute and organise a one-day conference at the end of the project. Academic contributions will take the format of journal articles and conference presentations.
The project will be carried out towards the fulfilment of three objectives.
Objective 1: The first objective is to generate more sophisticated insights into the patterns and frequency of participation in adult education and training over time (12 years). Cross-sectional data do not give us insights in who the ‘frequent’ versus ‘occasional’ learners are, or who ‘never’ engages over an expanded period. Using data from Understanding Society, notable the ‘participation in any training’ variable, we will run descriptive statistics and longitudinal logistic regression models to test variations in participation at the individual level over time. Analyses will control for the core determinants of participation, which are age, gender, educational attainment and employment characteristics.
Objective 2: The second objective is to zoom in on frequent and occasional learners and to investigate how their training characteristics vary over time. This is done through investigating their potential shifts in learning purposes, defined in Understanding Society through seven categories including ‘learning to increase skills at work’ and ‘for hobby or leisure’ reasons. Outputs of sequence analyses will visualise potential fluctuations in participation purposes and be supplemented by panel regressions, controlling for time variant variables such as job changes and age.
Objective 3: The third objective is to reinvigorate the research agenda on the benefits of participation in adult education and training. In line with previous work, we will analyse potential benefits in three public policy domains: health, work and careers, and social community. Based on our cleaned dataset through Propensity Score Matching (PSM), making groups of learners versus non-learners more comparable, we will run panel regressions to investigate these potential benefits and their possible strength in relation to participation in training. As part of these analyses, we will simulate potential benefits in the short versus longer term.